Frequent and actionable wheat fertiliser recommendations using cutting-edge hyperspectral satellites to generate higher yields, reduced input costs, and achieve widescale environment benefits.

With Innovate-UK support, Messium Limited, in collaboration with H L Hutchinson Limited, UK Agri-Tech Centre, and The Allerton Project, will develop the first dedicated optimal nitrogen recommendation platform that combines first-of-a-kind hyperspectral imagery with rapid AI/ML crop modelling tools to provide tailored nitrogen application analytics and insights, in doing so reducing resultant financial pressures on farmers/agronomists/growers with significant positive environmental impacts related to nitrogen leaching, runoff and emissions (to be assessed during project). The solution has been designed to address key agricultural challenges identified through substantial end-user input with information to be presented in an easy to understand format aimed at all target users regardless of ethnicity/culture, age, gender and level of technological literacy. Grant funding accelerates development and exploitation within _global precision agriculture market_ ($9.7Bn in 2023 projected to grow to $21.9Bn by 2031) and supports future application to other crops and application to grazing management.